A Prototype Data Management Platform with Machine Learning-based Automated Turing Test for Prevention of Online Advertising Fraud

Over 29% of internet activity arises from malicious non-human traffic (NHT) and
programmatic platforms for automated placement of online display advertising via real-time
bidding (RTB) are highly vulnerable to Click Fraud. Click Fraud occurs when bots falsely
generate impressions or enhance the click-through rate of displayed ads, generating fraudulent
pay-per-click or cost per mille revenues by artificially increasing the bid value/frequency.
Advertising fraud is hard to detect and leads directly to >$68bn/yr of lost revenues by
advertisers/media agencies, as well as restricting the £24bn/yr opportunity to leverage value
from analytics data for personalised marketing.
Existing software to prevent CF uses rules-based filtering, restricted for RTB by limited
capability to detect the origin of a click/impression (ground truth) for labelling NHT (negative
examples) only after a visit/bid. Limited platform compatibility and rule generation rates are
also unable to address a rapidly evolving Click Fraud threat.
In contrast, MediaGamma Limited (MG) aim to develop a prototype Automated Turing Test
as a pre-bid solution to prevent Click Fraud using 1 million binary bid request features, by
actively and continuously identifying the characteristics of fraudulent clicks/impressions from
NHT. Using machine learning algorithms integrated through a novel Data Management
Platform for RTB ad placement, trained via techniques inspired from biological behavioural
tests, MediaGamma target capability to prevent an agency/advertiser from participating in a
false bidding process in real-time. This 12 month project will cost £555,152 with
performance of the prototype Data Management Platform software module demonstrated
through A/B testing in commercially relevant situations.